Developing supported nanoparticles based heterogeneous catalysts for the upgrading of ethanol methanol mixture via the Guerbet Chemistry

Replacing fossil fuel with renewable fuel in industrial and transportation sectors is an important step to achieve the NetZero targets mandated by the government. Hence, there is a need to find a commercially viable technology to convert renewable materials to liquid fuels. Catalysis underpins our modern society: around 90% of all chemical processes that produces chemicals and fuels use catalysts in one form or other. New catalytic technologies need to be developed to convert renewable molecules such as ethanol to fuel molecules. Supported metal nanoparticles are important class of heterogeneous catalysts that are routinely used in many organic transformations such as oxidation, hydrogenation and C - C bond formation reactions. The activity, selectivity and stability of these supported metal nanoparticles can be tuned by tuning their particle sizes, nanostructures, metal-support interactions, and other structural features. Establishing the fundamental relationship between catalyst synthesis, structure and activity, by combining advanced nanoparticles synthesis with catalyst testing and advanced characterisation, is crucial for catalyst development research.
Project Summary:
This project aims at developing supported metal nanoparticles based heterogeneous catalysts for the upgrading of Ethanol to higher alcohols via the Guerbet reaction. This project will focus on synthesizing supported metal nanoparticles using different methods (wet impregnation, colloidal deposition, chemical vapor deposition etc,) to control the particle size, composition, and nanostructure of the metal nanoparticles. These materials will be tested for the Guerbet reaction under liquid phase conditions in an autoclave reactor to assess their activity, selectivity, and stability. The catalytic materials will be characterized using state-of-the-art spectroscopic and microscopic methods to study their structural features before and after the reaction. A fundamental relationship between the structure and the activity will be established at the end of the project.
Research Environment and Training:
The student will be integrated into the group of Dr. Sankar (https://profiles.cardiff.ac.uk/staff/sankar) in the Cardiff Catalysis Institute (https://www.cardiff.ac.uk/cardiff-catalysis-institute). The training will be supported by extensive interaction with the group members and colleagues from the CCI. This will be complemented by extensive interaction with the research scientists from the industrial partners. As a part of the broader CCI community, the student will closely interact with other computational and instrumental collaborators. The student will also actively participate in activities of the EPSRC funded UK Catalysis Hub, Prosperity Partnership. This research project and training will train the student in a valuable scientific discipline and help them to make a significant contribution in the area of catalysis for NetZero.